GENE-RATE_Gene editing for inherited cardiomyopathies - unravelling the mechanism behind homology directed repair

So far, treatment of heart diseases has relied primarily on the administration of pharmacological drugs that only alleviate symptoms of the disorder. In the case of various cardiomyopathies with genetic aetiology, these shortcomings can be overcome by using gene therapy methods, yet simple vector-based gene replacement might be impossible to implement. This approach is limited by the size of several of the affected genes, as well as dominant mode of inheritance. Therefore, repair of the target gene using editing methods based on homology directed repair (HDR) appears to be the most viable strategy. This approach requires the delivery of the appropriate repair template, together with CRISPR/Cas9 suite to target cells using adeno-associated viral vectors (AAV). To date, extremally low efficiency of HDR process in cardiomyocytes have precluded the widespread therapeutic application of this strategy.
Through functional high-throughput screening, the host laboratory has identified factors that significantly expand the HDR capacity in cardiomyocytes, both in vitro and in vivo. However, the mechanism underlying this effect remains largely unexplored. Therefore, the aim of this project is to unravel the molecular mechanisms behind AAV-mediated HR in cardiomyocytes following CRISPR/Cas9 DNA break induction. This study will specifically focus on comprehensive analysis of the interactome of the proteins engaged in HDR and their interplay with DNA damage response in cardiomyocytes. Furthermore, it will be combined with functional assessment of the impact of best performing targets in vitro and in vivo. Obtained results will provide a better understanding of the molecular mechanisms underlying AAV-mediated HR in post-mitotic cells and enable identification of potential strategies to improve the efficiency of this process contributing to the development of safe and cost-effective biotherapeutics in the future.